University of Hull and Pumpflow Limited KTP 24_25 R4

To enable a better understanding of the actions of new and existing axial-flow pump designs on fish and eel injury and mortality thereby leading to the development of a fish-friendly/least damaging Next Generation Pump and related technologies for improved eco-biological performance.